Nettitude Data Loss Intelligence (DLI)

Organisations value their data. Security controls have historically been implemented around
the environment in which data resides in order to bring the risk down to an acceptable level.
The advancements in collaboration tools between businesses, use of cloud services, the
borderless nature of our mobile work environments, and a reliance on 3rd parties - providing
this secure ‘wall’ around your data can be very difficult. Modern cyber-attacks utilising
readily available advanced threat intelligence, sophisticated malware and spear phishing
techniques can penetrate traditional defences in a few steps.
But as our data increases, keeping track of where it is and when it leaves our organisation
becomes harder.
One of the first challenges for many companies is knowing what data they need to protect,
where it actually resides and who has access to it. In the last 6-12 months there has been a real
shift in security thought leadership from simply preventing it from happening, to knowing
when it does.
When you do get hacked, how do you respond, contain the problem and recover? Stopping it
from happening is no longer a realistic expectation. ‘Security in Depth’ is the starting point,
but without a strategy around ‘Response in Depth’ organisations will only know a problem
exists after it is too late.
Current solutions attempt to secure the environment, but if the data gets out, how do you
know where it has gone? Or when it went?
Nettitude aim to address these issues through the development of a Data Loss Intelligence
(DLI) prototype tool. This builds significantly on existing Data Loss Prevention (DLP) tools
by tagging real data and providing control over this data to its owners after it has left their
organisation. The control and intelligence gathered by the data itself on its journey will
provide a unique approach to enhance incident response services based around log data
collection and analysis.
This additional capability will allow you to know and control your data.